Birmingham City University and Panic Deliveries Limited KTP 24_25 R4

To improve competitiveness from minimised costs of warehouse and delivery operations for a fragile goods transport company through systems integration and AI/ML optimisation of vehicle loads and routes.